Deep Learning Based Medical Image Segmentation

The research will aim to develop the novel techniques for automated segmentation of medical
images. Analysis of biomedical images is one of the growing research fields. It is related to the
study and analysis of digital images based on image processing and deep learning techniques
using computational tools that help in the analysis of clinical problems. Now a days, modern
medical imaging like Magnetic Resonance Imaging (MRI) or Computed Tomography (CT) is
increasingly used and scanned imaging data is needed to be processed automatically. Deep
convolutional neural networks based medical image processing is growing research field due
to the rapid expansion of deep learning.
Novelty and improvement of network structure design in medical image segmentation is
current research target to achieve the better results. Deep learning methods are usually complex
and demand powerful and huge computing resources which is impractical in clinical situations
with high resolution medical images which are difficult to train. Hence, resources-constraint
computing based deep learning methods are significant to develop. The design of lightweight
models fundamentally increases the system efficiency and reduce the computational cost and
resources.
The primary idea of designing lightweight models is to provide more efficient method of
network computing. Lightweight networks (LWN) are a subset of CNN but they do not have
weights in the conventional sense. They are suitable for deployment on low-cost hardware as
they have reduced model size. Lightweight networks are more tolerant to failure of individual
neurons as all layers are not coupled in traditional way. There are a large number of weights
with zero values in lightweight network while in CNN all the weights have some information
because they are non-zero [1]. During the learning process LWN automatically drops irrelevant
inputs, hidden-neurons and weights. They provide almost accurate results with lower
information complexity. Lightweight models use a few parameters and few computational
resources to train and deploy a model on less complex platforms, which helps in the
improvement of efficiency in clinical application's [2]. Hence, workload of doctors is reduced
by using medical images segmentation based on lightweight deep learning to confirm the
tumors size and quantitatively evaluation of result before treatment.